Pause for Thought: Media Literacy in an Age of Incessant Change

We live in an age of rapid technological change. The platforms, devices, apps, and other media forms that leave a mark on our everyday lives seem to emerge and then obsolesce with dizzying rapidity. This poses particular problems for those of us who study and teach media today. As hard as we might try to keep pace with such shifts, our theoretical concepts will always seem to 'lag' behind recent developments in media and communications technologies, as well as the everyday practices that arise from such developments. How are we to formulate a comprehensive curriculum of media education, when we cannot accurately foretell what media forms will predominate in two years' time and have no chance of predicting the social and cultural changes that will accompany these media?

Such challenges are not confined to media studies education, but are emblematic of much broader social and cultural transformations. Stress and unease over the increasingly hurried tempo of everyday life are longstanding features of modern existence, but they have become especially acute at a time when the accelerated logic of digital, networked media systems works its way into almost every aspect of our experience, and the market-oriented watchwords of efficiency and productivity determine not only our labour, but our social and leisure time. The ever-greater pace of technological development affects all of us, and the consequence of this is that media literacy - and in particular, the question of how we as individuals can navigate the fluctuations of our hyper-mediated world - is not an issue merely confined to the institutional setting of the university, but constitutes a broader public concern. In this context, we believe that rather than being hampered by the fast-paced cycles of contemporary media, media studies can actually help understand and challenge this obsession with contemporaneity.

The goal of this project is to create an interdisciplinary network of principally UK-based scholars, writers, artists, media practitioners, and industry professionals who are invested in the future of media literacy and who might both benefit from and contribute to the formulation of modes of analysis, creative practices, and teaching strategies appropriate for our rapidly shifting media landscape. In doing this, we wish to foreground the fact that media studies is implicated across numerous disciplines and applicable to a wide range of industries. Media education does not occur solely within the classroom, but is an everyday feature of life in a world saturated by media technologies. We hope to broaden the scope of what might be considered 'media studies', drawing from a range of viewpoints and approaches both academic and non-academic. We believe that media studies - which is no longer limited to the traditional boundaries of broadcast media, but instead concerns the full gamut of devices, platforms, apps, networks, and infrastructures that surround us today - is able to provide a unique perspective on our technologically-mediated world, grounded in the reflective, critical resources of the humanities.

Through two workshops and an academic symposium, our network will discuss, formulate, and publish nascent strategies for negotiating and resisting the pressures, anxieties, and hindrances that are commonly faced in this high-speed society, producing a dialogue that takes seriously the continued importance of critical theory and critical pedagogy in reflecting upon media literacy. We see this network as an opportunity to inspire provocative, creative proposals responding to the continuing importance of media theory, media practice (including, but not limited to, various forms of artistic practice), and media research methods, to raise awareness of the critical tools that media studies, and the humanities more generally, hold for understanding the high-speed society, and to facilitate unexpected encounters between diverse participants.

Potential impact
When the production of knowledge about media is as widely distributed as media themselves, the task of conceptualising new media literacies does not fall to academics alone. Each emergent media technology invites commentary, speculation, and critical reflection from countless public, private, and third-sector stakeholders. The prevalence of such discourses demonstrates the importance of critical, nuanced perspectives on media culture in almost all aspects of everyday life, not least the workplace. In establishing this network, our aim is to create persistent knowledge-exchange structures that allow our research to be informed by non-academic stakeholders, whilst allowing our humanistic mode of inquiry to impact upon their work in turn.

We aim to produce impact in three main ways:

1. by organising workshops that will allow non-academic participants to exchange knowledge and share expertise, both with us and participants from other sectors;
2. by bringing artistic practitioners and their research methods into dialogue with advocacy organisations, allowing their approaches to inform collaborative outcomes and enhance cultural enrichment;
3. by developing collaborative, publicly-available material with workshop participants - initially, short articles; later, event recordings or more detailed papers - that will be designed to convey accessible, humanistic media-literacies to non-academic stakeholders and broader publics, in the form of incipient strategies.

Our workshops will involve stakeholders from three sectors that, we believe, are key sites for the production and dissemination of media literacies: first, creative industries workers, whose labour of designing, programming, producing, and curating media plays a key role both in producing economic value and conceptualising media; second, third sector organisations who advocate for media ethics and contribute to media policy discussions; and third, artists who work with or thematise media and whose conceptual experimentation generates new strategies for responding to media. These workshops will facilitate knowledge exchange, providing an opportunity for stakeholders from distinct sectors to share expertise and methods for producing and disseminating media literacy, highlighting pertinent issues - e.g. how we might communicate about and critically interrogate emergent media.

These workshops will form the basis for a series of collaboratively produced outputs, accessible to non-academic audiences. The aim of these outputs is to address areas in which media literacy is lacking, provide critical engagements with emergent media, and address emergent media using the humanities' analytical tools. We are calling these outputs 'incipient strategies' to highlight both their emergent nature and their orientation toward intervening in media literacy in the present. These strategies might best be communicated in the form of concepts which give us better purchase on our high-speed society; novel methods for thinking through media; or short, clear, engaging, and circulatable dossiers on key terms, like 'data', 'platforms', and 'content'. The forms that these strategies are to take will be collectively devised by network participants, maximising their utility and impact for non-academic audiences.

Because of the complexity of the situation addressed by this network, our impact-generating activities need to be flexible. We will be able to generate the most impact by leveraging the network of stakeholders we establish to publicise these outcomes. This network will also help us to identify potential stakeholders of whom we are not yet aware. This has necessitated a degree of flexibility in the project's design (outlined in 'Pathways to Impact'), including a survey exercise at the beginning of the project. It also necessitates a degree of flexibility in the project's collaborative, workshop-based outcomes, which have the greatest potential to generate impact for this project.